Green Sword Environmental Innovation Voucher Application

Industries with oil leakages or spills, heavy vehicle fleet operators and water agencies need fast, effective cleaning and remediation of oil contamination with guaranteed protection of the environment.Green Sword Environmental have proven that our novel award-winning microbial solutions with cleaning and remediation powers offer up to 50% cost reductions and adhere to the most stringent environmental standards.Green Sword’s unique microbial phosphate-free and pH neutral liquid cleaning formulation is used to clean and degrade oil contaminations in water, soil and on hard surfaces for the large-scale waste cleanup operations. Our fixed/portable system simultaneously bio-remediates the waste which can then go straight into non-hazardous waste stream. Orders are being supplied domestically and internationally.